University of the West of England, Bristol and Sysmax Limited

To establish a strategic approach for the identification, analysis, and targeting of new markets for compliance and competency management systems.